Designing apps as effective tools for behaviour change towards more plant-based eating

This project will explore which features, and behaviour change techniques apps could employ, in order to effectively support individuals with reducing meat-consumption and increasing plant-consumption for health, sustainability, or animal welfare reasons. The project aims to add to the evidence base of which features can be helpful to include within mobile app interventions tailored towards people interested in eating more plant-based but that are facing barriers, to help guide them through the stages of change as modelled by the Transtheoretical Model (TTM) with a goal of long-term behaviour change and habit formation. The project will also consider the potential usefulness of artificial intelligence strategies to aid this goal, such as considering which user information can be used to personalize the intervention components. The project aims to follow the Medical Research Council's (MRC) guidelines for complex intervention development (Skivington et al., 2021) and draw on various theories for behaviour change such as the Behaviour Change Wheel (Michie et al., 2014). There is a range of reasons for supporting individuals with eating more plant-based. For example, processed and red meats have been classified by the World Health Organization as being carcinogenic (Bouvard et al., 2015). Despite this, research estimates that 34% of the UK population exceeds the recommendation by the Scientific Advisory Committee on Nutrition (SACN) of consuming no more than 70 g per day of red or processed meats (Stewart et al., 2021). Additionally, less than 0.1% of UK adults adhere to all nine Eatwell Guide recommendations for optimal nutrition, with only 7.2% meeting the recommendation for dietary fibre intake and 26% meeting the recommendations for fruit and vegetable intake (Scheelbeek et al., 2020). Another reason for adopting more plant-based diets is their effectiveness of lowering one's individual contribution to emitted greenhouse gas (GHG) emissions, thus making it an empowering tool for individuals concerned about climate change. For example, Burke et al. (2023) found there's a potential to reduce one's individuals contributions to GHG emissions within high income countries by 69% by switching from a typical omnivorous diet to a vegan diet, and by 22% by switching to a lacto-ovo-vegetarian/pescatarian diet from an omnivore diet. There are also a variety of animal welfare ethical arguments for adopting more plant-based diets which also interlinks with human health arguments. For example, the majority of meat, dairy, eggs, and fish are produced in factory farms or fish farms, in which animals and fish are confined to tight unhygienic spaces to the extent that it is a standard practice to give the fish and animals anti-biotics as a preventative measure for illness. For example, 73 % of all anti-microbials used in 2017 worldwide was used in animals, thus making the animal food industry a major contributor to increases in antimicrobial resistance world-wide, with implications for the sustainability of our food system and human health (Mulchandani et al., 2023). Given the many important and pressing reasons for including more plants in one's diet and decreasing consumption of animal foods, that are relevant to most people worldwide, it is important to develop tools that are scalable and accessible to individuals. Smartphone apps fall into this category, with studies consistently finding they can support with developing healthier eating habits, especially internet-based mobile apps such as nutrition specific and social media apps (Seid et al., 2024). However, little is known about what features to build into apps to specifically support people with both improving the nutritional quality of their diet by including more plants, and to reduce the consumption of animal foods. Despite data suggesting there's an increased awareness of reasons for eating more plant-based, people face a variety of barriers to adopting more plant-based diets.